Class and Criminal Justice: A Courtroom Ethnography

This project will explore the impact of class status on defendants' experiences and outcomes in the
criminal justice system. The proposed six-month ethnography of the Magistrates' Court would enable
extensive observation of criminal cases affording the opportunity to analyse class dynamics at length. I
also intend to conduct interviews with defendants, professionals and other court users on their
perceptions of class and its impact. Categorical data collection on class indicators and outcomes would
enable cross-referencing of statistical trends against the qualitative data.
Drawing on Bourdieu's (1986) theory of social class, Becker's (1963) work on 'deviance', empirical
considerations of class dynamics (Carlen, 1976) and the impact of neoliberal reforms (Newman & Welsh,
2019), this project would examine the performance of class theory in the courtroom. Few empirical
studies consider both class and reforms and therefore, this project could make an original contribution to
the field.